High Accuracy and Language Agnostic Sentiment Analysis Platform for Active Web Listening

The evolution of the internet, social media networking and 24h multimedia channels means that there are many information sources from which various views about a subject such as brand, topic or product category may be drawn. The individual postings via online channels are numerous, meaning that a significant opportunity has emerged for companies to learn about their customers by monitoring online sources.
This project is about a prototype platform that brings together a number of state of the art technologies that aim for the first time to offer fast and accurate multilingual text analysis by combining statistical and linguistic based algorithms, Boolean logic and other methods to increase sentiment accuracy. Known linguistic systems can only add a new language with a lead time of 6 months. We will apply a combination of statistical algorithms that will allow us to set up a new language within 2-3 weeks. In addition, linguistic algorithms will be applied later in the process to enhance the overall accuracy of sentiment analysis. The project will establish efficient statistical analysis algorithms enhanced with machine learning capabilities, and will combine these with linguistic analysis algorithms and Boolean logic search strings to greatly enhance the currently available technologies. The combination will be used primarily for the prediction of accurate sentiment in text, but will also offer significant benefits for other important binary decisions, such as whether a comment contains a selling opportunity, or linguistic semantics such as irony or sarcasm.
The process of analysis is supplemented by an advanced reporting tool. The tool will be developed for both PCs and mobiles. The deliverable from this project will demonstrate successful development and deployment of active web listening, together with an extensive analysis to confirm the potential for translation into a viable commercial product with significant potential for UK exports over the next 5 years.